CloudTalk - Sipsynergy Limited

A) Emerging cloud model for telecoms offers UK SMEs an opportunity to become cloud
based fixed-line telephone service providers. However, existing telecoms software, required to
monitor calls, generate bills and provision services are enterprise solutions, are prohibitively
expensive (£5m) and require configuration by skilled engineers. UK SME service providers
therefore cannot exploit opportunity presented by the cloud, resulting in an effective duopoly
of Vodafone and BT in the UK fixed-line SME market, increasing costs to UK SMEs.
B) SME telecoms suppliers (rural broadband etc) are not profitable because it is
difficult/uneconomical for service providers such as BT to provision services from SME
suppliers.
C) Deploying telecoms hardware is expensive as it requires an engineer to deliver, install and
configure hardware.
Cisco CUCM is the most common telecoms management suite. Currently, providers require
one £5m license of CUCM for each customer. Sipsynergy have developed MTVM (Multitenanted
Voice Manager) which allows CUCM to be multi-tenanted, significantly reducing
cost.
This project will prototype CloudTalk, a scalable cloud-based call management system which
will add key features (VC, IM, Collaboration) and CRM suite to MTVM to create a ‘Service
Provider-in-a-Box’ solution for SMEs, allowing them to cost effectively supply advanced
telecoms services and manage their network.
CloudTalk will:
- Feature a unique portal that allows self-provisioning of communications services, service
information and fault registration.
- Allow automatic configuration of telecoms hardware from any supplier.
- Enable SME providers to offer customers an enterprise grade telecoms system (private VC,
IM, presence & remote access) at affordable price.
Sipsynergy (SS) will develop a standards based Common Services API, allowing SS and other
providers to interface automatically with telecoms provisioning systems, increasing the
provisioning of small service providers services.